Birmingham City University and Firmin & Sons Limited

To undertake a digital transformation of a traditional manufacturer of handcrafted, bespoke, intricate, quality, buttons, badges, medals, regalia, and ceremonial armour. This will impact on all aspects of design, manufacturing, and management processes.